Observations and Modelling of Comet and Asteroids

The student will be working on data from telescope observations of asteroid and cometary bodies, and will be involved in modelling to study their physical and compositional properties and behaviour. The PhD project will be conducted under the supervision of Dr. Stephen Lowry.